Home tracking system

Loc8tor designs and manufactures highly rated and top quality tracking and locating devices for everything from keys, pets and vehicles, through to protecting children and people with special needs. We are developing a homecare platform for which we would like to apply for a voucher.